Tidal Power Generation

The idea explores a simple and yet effective tidal turbine for extracting energy from tidal streams. It addresses the current issues faced by tidal energy developers: poor reliability and high CAPEX and OPEX.